Boundary value problems beyond singular integrals

This project will develop a new framework for solving the Dirichlet and Neumann boundary value problems for magnetic Schrödinger operators on Lipschitz domains. It will build on recent developments in harmonic analysis and functional calculus that extend the Calderón-Zygmund theory of singular integrals.